Exhibition Design at the British Museum: Histories and Legacies

The project will investigate the history of exhibition design practice in UK museums. Focusing on the British Museum's renowned Design Office (est. 1964), the student will examine the events and shifts that have taken place in museum exhibition design, as well as their influence today. The project investigates how exhibition design at the British Museum both shaped and has been influenced by shifts in professionalisation, design technologies and government regulation, and the changing role of museums across the late-twentieth and twenty-first centuries. The successful applicant will benefit from training and a placement with the Exhibitions department at the British Museum.